H1PERBAT - High Performance Battery Pilot Facility

Led by Williams Advanced Engineering, a consortium including Aston Martin Lagonda, Unipart Powertrain

Applications, Warwick Manufacturing Group, National Composites Centre, Coventry University, Aspire

Engineering and Productiv, will address the need for high performance electric vehicle (EV) batteries by: 1)

realising a novel flexible battery technology with unrivalled module/system performance; and 2) establishing

a UK pilot facility for high performance batteries.

The H1PERBAT project takes an integrated full life cycle approach to remove constraints on capacity, energy

density and thermal management of EV batteries at module and system level to realise a step change in

performance for demanding EV applications. The test/optimisation of durability, integrity and safety of

technology at cell, module and system level for validated vehicle integration is targeted. The novel pilot

facility will realise unique UK capability in module/system-level R&D and scalability to medium production

volumes to flexibly target UK/global EV OEMs.